ntegrated Analysis of Social Media and Hedonic House Prices for Neighbourhood Change (INTEGRATE)

This research project aims to develop innovative methods for analysing changes in neighbourhoods over time and space by combining social media data (SMD) with hedonic house price models (HHPMs). The focus is on identifying patterns of gentrification and their impact on local housing markets. The project seeks to address a research gap by providing a means for researchers and policymakers to better understand the role that social factors play in house price dynamics.
To achieve this aim, the project has 4 objectives:
1. Quantifying spatial and temporal trends in perceived neighbourhood characteristics from SMD using advanced text engineering and natural language processing methods.
2. Linking SMD-derived perceived neighbourhood characteristics to house price data containing classic hedonic variables to enhance HHPMs.
3. Applying spatially and temporally varying coefficient analysis to identify nascent house price bubbles linked to increases in perceived neighbourhood quality, and thereby locales of emergent gentrification.
4. Undertaking parallel analyses over 3 global, contrasting case studies (in the UK, New Zealand, and Vietnam).
The project aims to answer 3 research questions:
1. To what extent can dynamic spatial and temporal trends in perceived local neighbourhood qualities be extracted from SMD?
2. Can house price bubbles, indicative of emergent gentrification, be identified from spatio-temporal analyses of hedonic house price data linked to SMD-derived perceived neighbourhood quality measures?
3. To what extent does the ability to identify such trends vary in different social, economic, and linguistic contexts?
The project addresses 3 research gaps:
1. Unexplored SMD opportunities to understand neighbourhood processes: The use of social media data has not been systematically analysed to attempt to detect and quantify gentrification, despite its potential to reveal neighbourhood socio-demographic characteristics, capture neighbourhood dynamics and provide real-time spatial information on the evolution of social processes in urban neighbourhoods.
2. Use social media as a lens to understand gentrification: Gentrification is heavily associated with enhanced social media use, and the project seeks to understand how SMD is used to promote enhanced neighbourhood identity status by people moving into gentrifying neighbourhoods, as well as its role in reinforcing emergent gentrificatio.
3. Enhancing HHPMs with neighbourhood and place characteristics: HHPMs classically conceptualize house value as being determined by property and location attributes. The proposed project seeks to enhance HHPMs by incorporating perceived neighbourhood characteristics derived from SMD to better understand the influence of qualitative perceptions on house prices.
In summary, our project will be of considerable value to an emergent DFD community who are increasingly relying on these types of data. Extending beyond simple text mining into NLP will advance current methods for quantifying preference and behaviours from SMD (Objective 1); linking such analyses to augment spatiotemporal data (Objective 2) and the extension of spatially models to the temporal dimension (Objective 3) will advance opportunities to exploit DFD more fully; and the comparative case studies (Objective 4) will increase understandings of how SMD analyses can be used to inform policy in different national and linguistic contexts. If successful, our innovative approach will also potentially lead to the creation a Global Gentrification Observatory, a unique resource that will use real-time DFD to enable policy makers to maintain oversight of the dynamics of house prices and predict (and constrain) future house price bubbles. The benefits of funding this project are clear: it will transform the way we understand and manage the complex interactions between social factors and house prices, and pave the way for more equitable and sustainable urban development policies.